Print Matters

The proposed fellowship combines high-quality research with a unique programme of researcher development. It weaves together research into the Renaissance fascination with matter -- the stuff of the universe -- with a practical, hands-on approach to printing and bookmaking. The proposed Research, Development and Engagement Fellow, Professor Helen Smith, is a leading scholar of early modern print, and of matter and materiality, with distinctive expertise in letterpress printing and a track record of practical research into the processes of print and their impact on the shape and meaning of pages and books. Through this project, she will undertake important research into early modern ideas about matter and materiality, and show the vibrancy and currency of these ideas through research collaborations with a leading poet, members of an interdisciplinary research network, printers and physicists.

The Research, Development and Engagement Fellowship will establish Smith as the leader of a new, interdisciplinary research field and methodology. It will foster new research, and inspire creativity in other research areas, and among a wide public. The Fellowship will establish the York Centre for Print as a world-leading hub for research and impact, and will mark a crucial step in the preservation and reinvention of an endangered craft technology. Smith will receive bespoke training in traditional printing and paper-making techniques alongside the additional support for commercialisation required to make the York Centre for Print financially sustainable. She will develop her research and leadership skills by creating a wealth of researcher development opportunities for others, and numerous opportunities for public engagement. These will include a 'Print Matters!' summer school, public print and creative writing workshops, an exciting conference in collaboration with the Newberry Library, exhibitions, creative-critical residencies, and knowledge exchange with partners including the Plantin-Moretus Museum, the Awagami Paper Factory and CERN.

Smith will complete a major monograph which explores the weird and wonderful ways in which early modern writers and philosophers thought about matter: the stuff of the universe. It will be capacious and ambitious book, rooted in the peculiarities of Renaissance England, but reaching across and beyond Europe and back to the Classical and Medieval periods. In particular, Smith will explore what it means to imagine thought and writing as tactile, palpable and material, as the early moderns did. A series of exciting research collaborations -- with a leading poet, a newly-appointed Research Assistant, and scientists at CERN, among others -- will test the limits of how we think about the materiality of thought and language, and explore new ways to express ideas about matter and materiality through experiments in letterpress printing, leading to innovative fine press publications exploring Rot and other material themes.

The project will support a Research Assistant, who will work closely with Smith, developing their own skills in research and printing. This collaboration will result in a lively and richly-illustrated edited collection, called 'A Handbook', that will offer new insights into the connections between bodies and text technology, from medieval manicules to digital innovations. Taken as a whole, the project will produce field-defining research, kickstart an important centre to preserve and celebrate the UK's printing heritage, and offer extraordinary development and engagement opportunities to researchers and members of the public.